Artificial Intelligence Fashion Stylist

Intelistyle is an artificial intelligence(AI) personal styling service that helps users discover new outfits by matching their existing or new clothes from participating retailers, based on their personal preferences and fashion trends.Personalised fashion styling is a hard to access, expensive service with most shoppers relying on non-personalised advice from magazines and online blogs/retailers. This is similar to the music industry 10 years ago. Services such as Spotify revolutionized the way people purchase and discover music. Our mission is to build the next "Spotify of fashion", an industry worth $3000bn worldwide and £66bn in the UK. This will generate a significant competitive advantage for our company and will disrupt the fashion industry while partner retailers will increase their average order value(AOV) and user conversion rate(CR) ultimately leading to increased revenue/profit while reducing associated marketing and operational costs. Customers benefit from free styling advice.